Mixing and Volatile Depletion in the Early Solar System

Understanding the manner in which Earth inherited its volatile elements is important to understanding the formation of Earths oceans, atmospheres, as well as the onset of life on Earth. The nature of volatile element accretion on the Earth, however, is not fully understood. A debate remains as to the origin of these volatile elements, and the role played by the late veneer in delivering these elements to Earth. My project involves comparing stable Cd and Zn isotopic analysis of terrestrial samples with meteorite samples, in an attempt to assess the origin of volatile elements on Earth.